Barpanda funding

An app to allow you to easily order food and drinks from the comfort of your sun lounger at a beach club, hotel pool or bar anywhere, with safe and secure payment mechanisms. Never leave your bag unattended again or spend those twenty awkward minutes without an ice cold mojito by your side!